PATT Travel Support for Astronomy at Durham 2024-2026

We request renewal of our PATT-linked grant for travel to ground-based telescopes by CEA, ICC and CfAI staff. We base our funding request on our past usage of telescope time, taking into account changes in the scheduling of telescopes balanced against our continued expansion in staff and postdoctoral numbers.